Aston University and Microports.Net Limited

To evaluate technologies and pioneer new developments in the field of Big Data Text Indexing of very large, unstructured data corpus. This will address the pressing need across public and private sectors for comprehensive knowledge management solutions, for example GDPR Compliance.